MANGROVE

MANGROVE will develop novel integrated-photonic circuits that could be incorporated into ORCA's products and unlock significant new opportunities in the quantum research, computing, communications and imaging markets.